Repair of Next Generation Blisk Alloys

With the relentless drive for efficiency, design of future Ultra Fan family of aero engines not only include increasing stages of blisks (bladed discs), but there is also a desire for them to be made from more advanced alloys when compared with current Trent generation aero engines. Key to this strategy is their repairability, without which this new family of engines will not be sustainable regarding through life cycle cost. Although these new blisk alloys enable enhanced engine performance they are also likely to be less repairable than their predecessors and therefore assessment and understanding of achievable mechanical properties for repair of these alloys is essential.

Material Addition (MA) Laser Blown Powder - Directed Energy Deposition is employed by Rolls-Royce to repair blisks, and this process allows the microstructure and mechanical properties to be tightly controlled.